Hardware Electronics Assurance Via Enhanced Software (HEAVENS)

Ethicronics proposes a groundbreaking innovation that addresses a critical challenge in the field of Defense and Security: the assurance of hardware integrity and authenticity. We offer an innovative software solution tackling the pervasive issue of counterfeit and compromised electronics, presenting a unique approach to generate unforgeable stamps certifying the authenticity and integrity of hardware components at an unprecedented scale. We aim to extend the level of trust and security in the defense and security sectors by enabling verification down to the transistor layers of every hardware item.

The importance of this innovation cannot be overstated. In the realm of Defense and Security, there can be no compromise when it comes to hardware integrity. If hardware components are compromised or counterfeit, it undermines the entire security infrastructure, rendering sensitive information vulnerable to exploitation by adversaries. Without a reliable means of ensuring hardware authenticity and integrity, the foundation of secure communications and data transfer is at risk.

Ethicronics is exceptionally well-placed to deliver this innovation. We bring years of expertise in secure software engineering, supported by a team of accomplished alumni from prestigious institutions like Oxford and Cambridge. Our project is further fortified by strategic partnerships and a scalable global solution that can be applied worldwide, ensuring that the Defense and Security Users can trust our technology to safeguard their critical operations and communications.

With Ethicronics, hardware assurance at scale becomes a reality, mitigating the risks of compromise and providing a robust defense against adversaries' attempts to disrupt or infiltrate vital systems.